Novel age appropriate paediatric formulations for the treatment of cardiovascular diseases

Proveca is to develop a portfolio of licensed age appropriate formulations of off-patent
medicines (i.e. not covered by a patent/supplementary certificate) for the treatment of
cardiovascular diseases in children including hypertension and congenital heart disease.
Amlodipine (calcium channel blocker), dipyridamole (antiplatelet) and bendroflumethiazide
(diuretics) are currently unlicensed for children in the UK and EU but are the mainstay of the
majority of treatment regimes. Amlodipine and bendroflumethiazide are used to control
hypertension, dipyridamole to prevent clot formation after surgery or stroke. As these
cardiovascular drugs are not available as age-appropriate oral liquid formulations, healthcare
professionals need to resort to extemporaneous preparations or off-label prescriptions,
exposing vulnerable patients to unpredictable risks. The objective for Proveca is to conduct a
Proof of Market research to understand which cardiovascular drug candidate(s) should be
prioritised for Proof of Concept and clinical trials and subsequently apply for a Paediatric Use
Marketing Authorisation (PUMA), the tool identified by the EMA to bridge the gap for offpatent
drugs.